A New Cold War?: Historical and Contemporary Ideological Competition in the International System

Scholars, politicians, international organizations and the public have become increasingly concerned with the possibility that the world is becoming more ideologically polarized and competitive. This concern is often expressed in rhetoric of a 'New Cold War'. In UK politics it has also been increasingly articulated through the more technical notion of 'systemic competition': the idea that there is a growing contest over international rules, norms and values taking place through various tools and forms of influence. Many states - including the UK, US, Russia and China - have publicly proclaimed that this growing competition within the international system is 'ideological'. Speaking at the G7 Summit in June 2021, US President Joe Biden announced: "We're in a contest, not with China per se... with autocrats, autocratic governments around the world, as to whether or not democracies can compete with them in a rapidly changing 21st century." Broader 21st Century ideological divides - between, left and right, liberals and authoritarians, nationalists and globalists, or populists and their opponents - also increasingly cross national boundaries and interconnect with domestic politics and broader cultural changes.

This kind of ideological competition in world politics is clearly not new. The Cold War international system was ideologically divided between capitalists, communists and various non-aligned countries and movements. Yet the dynamics of ideological competition in the international system are not well understood, and whether the Cold War really provides an appropriate analogy for contemporary developments in international politics is highly disputed. It is not clear what key ideological divisions characterise the contemporary world, what their historical roots and precedents are, or what mechanisms intensify and spread such ideological divides and connect them to political and cultural changes.

This research network will address this gap in scholarship, assembling a group of 20-25 international scholars from across the disciplines of history, area studies, and international relations, to better understand historical and contemporary ideological competition in the international system. Through the proposed network activities, we will consider how to integrate different disciplinary perspectives and knowledge on systemic ideological competition, propose novel accounts of how ideological competition operates in history and today, and map the key ideological divisions of 20th and 21st Century world politics. We will also attend, crucially, to the kinds of regional variation in such ideological dividing lines which are often ignored in grand narratives of a 'New Cold War'. We will also focus on a particular gap in existing scholarship: concerning the *roots* of ideological divisions in different regions, and the *processes* through which particular ideological divisions spread transnationally and interact with other (more local and more global) dividing lines.

This grant will fund two in-person two-day scholarly workshops, the latter of which would be followed by a half day policy lab for political stakeholders. We will also hold six online meetings, which will be orientated to a range of specific outputs: two peer-reviewed journal articles, a policy brief or series of policy briefs, and initial work on a book project and further grant proposal. This grant is being partnered by the International Affairs and National Security Hub of the UK Parliament, allowing direct participation in network activities by Parliamentary staff and stakeholders, and creating a range of unique avenues for political and public impact. We have also already secured confirmed intent to participate from an illustrious roster of scholars from within the UK, Europe, the US, Canada and Latin America.